'A Confluence, an Exercise in Translation': Tracing the Influences of Russian-language Poetry on Irish Poets

'A Confluence, an Exercise in Translation': Tracing the Influences of Russian-language Poetry on Irish Poets